University of Warwick and Harry Mason Limited

To scale up the volume manufacture of an innovative valve used to draw beer from a keg or cask and fully resolve a B2C product whilst embedding a capability to carry out New Product Development.